Newcastle University And Royston Limited

To develop new products and services by creating a team focused on innovating and commercialising new concepts initially linked to engine, fuel and emissions management.